Mitigating Performance Degradation of Reinforcement Learning Agents in Dynamic Environments

Reinforcement Learning (RL) has demonstrated an immense potential in learning optimal
sequential-decision strategies across a wide range of game environments. However, most RL
algorithms are designed and trained within well-known, simplified, or constrained settings, which
may not accurately represent the complexity and uncertainty of real-world applications.
Consequently, the performance of RL agents deployed to dynamic environments can degrade
over time.
The objective of this research project is to address such critical limitations by understanding the
performance degradation of RL agents and developing mitigating strategies. The significance of
this research lies in its potential to contribute to the development of more robust RL agents
capable of adapting to dynamic and uncertain environments. This is a crucial factor in various
applications, such as robotics, autonomous vehicles, and decision support systems. The project
aligns with the research priorities of Alliance MBS and BAE Systems, as both organizations are
committed to cutting-edge research in advanced simulation, optimization, and machine learning.
By extending RL techniques to support decision-making in dynamic environments, this research
will provide a novel valuable contribution to the literature and BAE Systems' ongoing research
projects.